Large scale Electromethanogenic Reactor (EMR) technology to process agricultural waste and better manage digestate

Agricultural waste like manure, slurry, and crop residues releases harmful greenhouse gases when stored or spread on fields. In 2024, manure and slurry handling produced about 6--7 million tonnes of CO2 equivalent emissions. Fully measuring emissions from other sources on farms remains difficult, and electrifying rural farms is costly and complex.

While anaerobic digesters (ADs) were once widely used to turn farm waste into energy, cuts to subsidies have made them less viable. WASE has developed a more efficient solution called the electro-methanogenic reactor (EMR). This system incorporates electrodes colonised by electroactive bacteria to enhance the digestion process, speeding up waste breakdown and producing 30% more biomethane than traditional ADs. A pilot EMR plant already runs on a dairy farm, and plans are underway to build a larger 500m³ version with support from industry partners like Engie and Hitachi.

The new plant will be designed using advanced modelling tools, and its impact will be assessed by the University of South Wales. Combining this with Sylgen's slurry treatment can enhance the fertiliser value of digestate. Overall, the technology promises to lower farm emissions, cut fertiliser costs, and generate renewable fuel---making farm waste more valuable and sustainable.